The Evolution of Dubstep Music in Response to Changing Digital Technologies

- How does the Web function as a "musical ecosystem" in comparison to geographic centres ?
- How is a music's locale evident within the music itself ?
- How is a musical form affected by the contributions of practitioners operating outside of its original cultural nucleus ?
- Do a music's defining qualities lose their relevance once released from context ?
- What specific role does the Web play in a genre's evolution ?
- Can a form of music maintain specific cultural relevance in a global, digital habitat ?